Composite Service Orchestration Platform (COMPAS)

A recent shift in the manufacturing sector is seeing companies increasingly working on highly customised products to be delivered in small batches. This trend for mass-customisation or lot-size-one manufacturing often requires close collaboration of multiple companies or setup of ad-hoc production / supply networks where multiple companies closely work to address the business need.

Setup of ad-hoc collaborative network require the ability to find suitable partners and develop production / supply processes in a way that ensures the necessary level of transparency and trust. The existing digital platforms for collaborations and supply chain management are not best suited to support matchmaking as collaborative processes in ad-hoc collaborative networks. The ability of find suitable partners and develop (as well as execute and monitor) collaborative processes can allow the manufacturing companies to jointly develop new products and address new business opportunities.

Currently, SMEs are not able to fully optimise productivity because they mostly operate in silos and are not able to exchange vital data (about production capacity, status, risks etc) with their supply chain partners. The ability to visualise distributed activities, securely exchange supply chain data and process status information can bring more trust into the supply chain, allowing manufacturing companies to make informed planning decisions and make effective utilisation of their resources.

This feasibility study will integrate the two existing platforms that provide the vital functionalities concerning matchmaking and process orchestration. The integrated COMPAS platform will enable the manufacturing companies to find suitable partners and develop more transparent and trustworthy collaborative processes. Interfaces for manual and automated process update will be provided to support the utilisation and uptake of COMPAS by companies that are at different levels of digitalisation. Building on the existing functionalities offered by the base platform, the feasibility will perform the integration (of the two base platforms) at the level of APIs, data exchange and user interfaces to ensure that the integrated functionality is offered with seamless user experience. The integrated platform will be validated through challenging use case scenarios developed in the project through partner contacts in the manufacturing and supply chain sectors. The ability to enable ad-hoc network creation and digital supply chain management will create new business models which the project partners are primed to jointly exploit through their global network and close collaborations with manufacturing businesses.